Artifical Signal Transduction

This programme will develop intelligent vesicles that are bounded by a functionalised lipid bilayer membrane and that are capable of chemical signal transduction and amplification. A molecular recognition event on the external surface of the membrane will release a chemical messenger into the internal fluid of the vesicle. This messenger will be used to activate a catalyst, resulting in massive signal amplification. Due to the compartmentalisation afforded by the bilayer membrane, the molecular recognition and signal amplification events will be entirely separated, facilitating the modular development of a range of intelligent colloids for imaging, sensing and drug release applications. The project will involve chemical synthesis of signalling molecules, construction of vesicle assemblies and studies of their chemistry.